Developing A Non-Invasive Therapeutic Device For Animals

Animal healthcare is a high value market, with global revenues of £12bn reported in 2008.
Within the UK, the veterinary market has seen substantial growth, primarily in the pet and
horse sector. Although this tends to be dominated by pharmaceuticals and medicinal foods, veterinary devices has recently emerged as a new field. Most of the devices in this category are used for diagnostics and monitoring, however there are also opportunities for non-invasive therapeutic devices. We have identified poorly-met clinical needs in the management of soft tissue and bone injuries in the veterinary field. We observed that similar needs in the human field had been effectively addressed through the use of medical devices. Therefore, we have an opportunity to develop similar therapeutic devices for the high growth pet and equine sectors. However, there is a significant issue regarding the use of human devices on animals. They are not designed to be portable, attached to animal hair nor are they robust enough to be used routinely in a veterinary or stable environment. If the device it too big and cannot be securely properly, it will be unable to deliver a clincially effective dose and it raises safety concerns for the animal and user. This project will develop a non-invasive therapeutic device that will address these concerns through expert product design and collaboration with vets. The materials will be carefully chosen to be biocompatible and proven not to impair healing. The aim is to produce a range of animal-specifc products that are easy to apply, safe and reliable to use in a challenging veterinary environment.